The feasibility of developing a robust scaffold for binding protein development and a new platform of sensors that can operate in harsh solutions

Eluceda Ltd will develop the next generation of biosensors; a platform able to operate in a wide variety of environments and making sensors truly democratic and ubiquitous. We will use our expertise in device development and optimisation to make these tests easy to use and accurate. These devices will be able to contribute to reducing product counterfeiting, speeding up drug production, making production safer and analysing waste streams. The feasibility study we will pursue will provide a valuable candidate for a sensor platform that can be used to detect markers in a wide variety of harsh solutions.